University of Lincoln and Starglaze Windows and Conservatories Limited KTP 22_23 R4

To develop an interactive, augmented reality sales tool for PVC and Aluminium windows and doors that provides a novel, immersive shopping experience capable of generating real-time sales quotes.